University of Ulster and The Odyssey Trust Company Limited

To develop and implement a Digital Integration Strategy using design thinking and agile project management methodology. To identify ways to improve customer engagement through the provision of a single view of the customer to solve company wide big data issues.